2022 Large Additive Manufacturing Machine activities

A new academic-industrial partnership is developing two Wire Arc Additive Manufacturing (WAAM) variants to achieve substantial improvements in deposition rates and printing efficiency.

?

The project, known as LAMM, brings together four specialist organisations and has received €428,000 of funding from EIT Manufacturing. EITM was established in 2019 with the vision that global manufacturing will continue to be led by Europe, and it strives towards making Europe and its manufacturing sector more competitive and sustainable.

?

LAMM envisions to mature the highest deposition rate WAAM kit on the market, more than doubling what is currently possible across all WAAM processes, significantly decreasing running costs and increasing the potential market for the technology. The project will complete the industrialisation of two kinds of End-Effectors, tailored for the deposition of Ti64 and steel, as well as a set of software tools to optimise process parameters and path planning. Additionally, existing life cycle assessment tools will be modified to accommodate the novel deposition approaches.

?

The collaboration builds on the industrialisations efforts led by WAAM3D (UK), a Cranfield University spin-out company. WAAM3D is joined by Guaranteed BV (Belgium), FAN3D (Portugal), and the Laboratory For Manufacturing Systems & Automation (LMS) of the University of Patras (Greece), which is also the project’s coordinator.